The global coast to 2300, implications of sea level rise, socio-economic change, adaptation and learning.

How coastal communities adapt to increasing sea levels is a complex and evolving question in both science and society. This PhD aims to advance our understanding of coastal exposure, risk and adaptation strategies at the global scale and extending projections and analyses to the year 2300 to embrace the range of stakeholder interests and the long timescale of sea level rise. This includes decision-centric analysis that quantifies uncertainty to understand appropriate timeframes for different decisions on the world's coastlines.

Research methodology
The PhD is divided into three key sections:
Analyse global human exposure to SLR to 2300: Exploring the geospatial and temporal exposure of people and land to coastal flood hazard with sea level rise.
Global Coastal Flooding Impacts and Adaptation (to 2300): This section conducts a global appraisal of the impacts of coastal flooding, considering both socio-economic changes and the potential for adaptation. Analysis will explore optimal adaptation strategies under different criteria (e.g. minimising economic impact, risk to humans etc.) for differing socio-economic futures.
Decision-centric science communication: Use outputs to create a spatially specific summaries of findings to help inform adaptation and costal development pathways.